PROTEUS & SLAB next generation life science robotics for a better quality of life

There were 8.2m cancer related deaths globally in 2012(1), rates are increasing >50% by
2020(2) & there are ~300K people diagnosed with cancer in the UK PA, the ~3% mortality
due to late diagnosis(3) is a major problem, equating to 10K preventable UK deaths/PA(4)
Sara Hiom (Cancer Research UK) said: "We know the strain the NHS is already under & the
number of people diagnosed with cancer is increasing - further investment is essential".
Adding "Research would indicate we do fewer key diagnostic tests (KDT) in this country than
comparable countries, but there are a lack of workforce,… a lack of kit, to do those tests,...
this really does need to be addressed"(7)
KDT’s also screen for numerous long term conditions (diabetes, depression, dementia, &
hyper tension) which 25% (~15m) of the UK suffer from (=50% all GP consults, 70% hospital
days) ~800m KDTs/PA = ~300k patient KDTs/day
The fundamental issue affecting KDTs in the lab is cost: a small robot costs ~£15K for
repetitious un-skilled tasks a further £15K is required for software + systems integration,
making the £30K total purchase cost a real issue whilst valuable scientific talent carrying out
these tasks is inefficient use of resources. As in any production process, automation offers the
ability to increase efficiency, reliability, throughput & quality.
Existing systems are typically over-engineered for their function Our focus is creating
plug&play(P&P) hardware to automate KDT instruments & equipment & remove costly “on
site” software & integration Peak analysis & Automation Ltd (PAA) has developed a concept
with key innovations for new automation & integration system Our P&P set up is designed
specifically to address the issues at <1/3 total cost (£9K)
This system will revolutionise diagnostic testing labs in the UK & globally whilst offering the
opportunity to increase the quality of (& save) life for up to 10K UK citizens